The power of 'suggestion': an ethnographic study of therapeutic vernacularisation, sociality, and governance in Indonesia's hypnosis boom

Hypnotherapy is becoming big business in Indonesia. Over 31,000 Indonesians have trained as 'certified hypnotists' with the Indonesian Board of Hypnotherapy since it was founded in 2002. Many more have trained with rival associations. Their services are used in various ways. Some treat clients seeking therapy for medical, emotional or personal issues. Elsewhere, hypnosis has become embedded within schools, workplaces and the family home, where it is used to educate, motivate, and secure a brighter future for Indonesia as a nation.

This project, which builds on pilot research by the PI, will be the first ever dedicated ethnographic study of hypnotherapy. Combining intensive participant observation of the hypnotherapy scene in three Indonesian towns with semi-structured interviews of hypnotherapists and their clients, it will examine why so many people in Indonesia have come to embrace hypnotherapy, why they practice it as they do, and the influence that learning about hypnotherapy has had on their everyday lives. Time will also be spent conducting research in Malaysia (Indonesia's primary export market for hypnotherapy training) and discussing the data with British hypnosis associations, so as to illuminate, and gain critical perspectives on, the ways that the experience and practice of hypnotherapy can be shaped by specific national histories and cultural traditions.

The project addresses core theoretical issues in anthropology. A priority for medical anthropology is to understand how and why cosmopolitan therapeutic forms are embraced, rejected, or modified as they move around the globe. This project will illuminate Indonesians' motivations for engaging with hypnotherapy, the challenges therapists encounter as they attempt to implement principles and procedures devised in Euro-American settings within the Indonesian context, and the strategies they adopt to overcome these. It will thus shed light on how and why therapeutic vernacularisation occurs. But it will also make a contribution to psychological anthropology by revealing the possible limitations of Euro-American theories of hypnosis and suggestion for understanding hypnotic interactions in a setting where cultural traditions, postcolonial histories and perspectives on one's global situation differ markedly from those in the secular West.

The project will also offer a timely portrait of the forms of psychological governance, subjectivity and sociality that are emerging under the Jokowi Presidency, which has called for a 'Mental Revolution' amongst Indonesia's population. Given its standing as the world's fourth most populous nation, tenth largest economy in terms of purchasing power parity, and a major emerging market, there are clear strategic interests in understanding the socio-cultural transformations underway in Indonesian society. An ethnographic study of hypnotherapy will illuminate the problems and difficulties with which Indonesians are currently grappling, leading them to undertake hypnotherapy in the first place. It will also critically examine how exposure to the concept and practice of 'hypnotherapy'--which, as noted earlier, is not confined to 'clinical' spaces but becoming increasingly embedded in the everyday routines of schools, workplaces and family homes--is leading to new ways of relating to oneself and others.

Besides scholarly outputs, the project will culminate in a UK-based exhibition and associated programme of talks, informing audiences about hypnotherapy and its cross-cultural manifestations whilst spurring them to reflect critically on the values and histories underpinning their own commitments to particular forms of therapeutic practice.

Potential impact
The following 6 groups will benefit from the research, in the following ways:

i) Central government agencies.

Indonesia's Ministries of Health, Education, and Manpower all have a potential interest in hypnotherapy, whether as a clinical practice or as a tool for human resource development via hypnoteaching, hypnomotivation, and so on. However, the use of hypnotherapy within these fields has proven controversial, with debates breaking out as to whether it should be used at all, and how tightly regulated it should be. This project will produce richly contextualised ethnographic case studies that can be used to inform policy decisions on such matters. It will illuminate why hypnotists practice as they do; the socio-cultural consequences of using explicitly 'hypnotic' interventions to address medical, pedagogical, or workplace issues; and how such interventions are experienced and received by various stakeholders.

ii) Indonesia's national hypnosis associations.

As these associations seek to establish national-level protocols and negotiate with government agencies over the regulation and licensing of hypnotherapy, they will benefit from a detailed ethnographic understanding of how, and to what effect, hypnotherapy is practiced 'on the ground'. By furnishing the associations with detailed case studies, the project stands to heighten their understanding of the professional hypnotists they represent.

iii) Hypnotherapists working within the principal fieldsites.

As the project's primary interlocutors, they will benefit from having their stories and perspectives represented within the national-level policy discussions mentioned above, which they would not readily be able to contribute to by themselves. At a local level, events and media coverage surrounding the research will help promote awareness about what their practices actually involve, reducing the misconceptions and stigma to which many of them feel subject.

iv) Members of the public living within the principal fieldsites.

Local events and media coverage relating to the research will help members of the public gain awareness regarding what exactly is being practised under the label 'hypnotherapy', and the ways it has been received by individuals and institutions who have made use of it. This will allow them to have more informed opinions about this new development in their therapeutic landscape, empowering them as both citizens and prospective consumers.

v) Local government officials in the principal fieldsites.

In Indonesia, provincial and district-level government officials have a documented interest in discovering how hypnotherapy aligns with their broader aspirations for their regions' future. (This is likely to be the case in Malaysia as well). The project will generate rich ethnographic case studies that can inform their evaluations of existing schemes. These case studies will illuminate the practical challenges faced by citizens, the consequences of adopting 'hypnotherapeutic governance' as a solution, and explore the possibility of complementary or alternative policy interventions that could be made.

vi) Interested publics in the UK.

Mental health and psychotherapy are currently hot-button issues in the UK, and a priority for many social scientists has been to encourage critical reflection on the forms of subjectivity and sociality engendered by contemporary therapeutic regimes. This project contributes to such an enterprise by revealing how therapy could be done 'otherwise' (by turning to hypnosis, and by incorporating therapeutic modalities into everyday social relations), whilst also informing the public about hypnosis - a popular theme in British public culture - from an anthropological perspective.